HAECHI - High voltage And variable Electrical Charge state use swappable battery module system with innovative energy management Hardware Integration

Project HAECHI builds on our phase 1 project (MOSBAT) in developing a vehicle/platform-agnostic "hot-swappable" and "smart" _battery-modules_ that can be multi-purposed energy-banks for the solar-charging stations and power for different electric-vehicles (EV). These include 3-wheelers (4x modules), 4-wheelers (6x modules), and solar-station energy-stores (100xmdules), with each module identical and in circulation between various vehicles/stations.

Our technology enables EVs mobilisation with modules at varying levels of charge for flexible EV-range. Novelties explored in this project are summarised under three headings: electrical, mechanical, software/Al.

Electrically, traditional electric vehicle (EV) powertrain architecture is re­envisioned from a clean slate with "flexibility" in urban mobility in mind: state of art limits EVs to accept single battery packs specifically designed by OEMs that tie vehicles to specific EV-ranges. Project-HAECHI (and its Phase-1 predecessor project-MOSBAT) eliminates this issue through EV powertrain architecture redesign to accept: 1) different number of _battery-modules_ simultaneously, 2) at different levels of charge.

An example use case involves officegoers driving EVs with 1 (out of 4) battery-modules on weekdays with a range of 50 miles, and 4 battery-modules (at different charge levels) installed in the EV during weekends with 200-mile+ road trips. Our technology ensures EVs do not haul around a heavy single/large battery pack on the weekdays when full range is not required. Our consortium's novel battery management system (BMS) solution enables this.

In phase-1, the battery-module enclosure was redesigned with lightweighting, effective cooling, and additive manufacturing (AM) as part of its structure. In project HAECHI testing of the efficacy of this system will be done in a demonstrator.

Out Korean partners are leading the software/Al activities to inject "smartness" into our UK-developed battery-module. Project HAECHI further develops the smart sensors embedded within the casing enabling continual battery operation parameter data upload onto a cloud server during testing in the project demonstrator.

Smart Al-based algorithms shall constantly monitor health and performance of the battery-module (and all others in circulation while testing) and give periodic updates to the user/owner using a Smartphone app.